3D printed next-generation synthetic biology hardware for sustainable food production and reduction of climate change

Humanity today faces three enormous challenges. The first is feeding 9.8 billion people by 2050\. The second is mitigating climate change. The third is mitigating the existential threat of zoonotic diseases such as COVID19\.

COVID19 has significantly disrupted organisations that are working to solve such challenges. However, the recovery from COVID19 brings a once in a generation opportunity to accelerate solutions that were already in motion.

The potential for beneficial economic and social impact is enormous. According to a May 2020 report from McKinsey Global Institute, as much as 60 percent of the physical inputs to the global economy could, in principle, be produced biologically. Around one-third of these inputs are biological materials, including animals bred for food.

Improving food production methods will help us address the biggest challenges of our time. One of the most promising new innovations is cultivated meat. By cultivating only the desired meat directly from cells, rather than growing animals with all of their associated overhead, we can produce meat with fewer resources and significantly less environmental impact. For instance, compared with conventional beef which is one of the largest contributors to climate change, cultivated beef is estimated to reduce climate change emissions by 74%--87%.

The main challenges for making cultivated meat affordable for mass markets are the advancement of synthetic biology research, scaling up production and reducing ingredient costs. These challenges are poorly served by classical approaches and require a new generation of powerful new biological hardware.

BiologIC Technologies (Cambridge UK) is developing the next-generation of life science automation fabricated from, and exploiting, the digital benefits of 3D-printing. BiologIC's pioneering and highly integrated digital hardware architectures allow the creation of powerful and affordable 3D-printed bio-processing units ("BPUs"). These BPUs allow rapid development and execution of novel, high-value and high-volume biological workflows.

The project will reinstate development that was disrupted by COVID19 and result in a highly innovative solution for synthetic biology food production, reducing the likelihood of new pandemics and increasing the resilience and localisation of a next-generation sustainable food supply chain that reduces a major cause of climate change.